University of Bath and Seiche Water Technology Group Limited

To design, develop and commercialise the next generation of Digital Thin Line Array capable of detection, localisation and classification of acoustic contacts, suitable for deployment from unmanned surface and underwater vehicles.